Aston University and Evolyst Limited

To incorporate a sophisticated machine learning capability into the software platform 'Lumien' to deliver predictive data analysis of workplace mental health, enabling clients to proactively manage and support employee's mental health and enhance their productivity.